Physics based and data driven approach to understanding and predicting thermomechanical properties of ceramic matrix composites

My Ph.D. research will focus on exploring Ceramic Matrix Composites (CMCs) for their application in fusion reactors. Basic CMCs consist of a matrix and a fibre (like steel reinforced concrete), I am focusing on CMCs made of Silicon Carbide - SiC/SiC - as both the fibre and the matrix are consisting of the same material in different molecular structural formation. CMCs have exceptional physical and mechanical properties and have been developed to overcome the brittleness and lack of mechanical reliability of monolithic (non-composite) ceramics. Monolithic or composite, ceramic materials have intrinsic advantages over other materials with benefits such as: (i) high-temperature stability and (ii) corrosion resistance. However, notable drawbacks include irradiation swelling and poor resistance to thermal shock and will therefore need to be studied carefully.

I aim to start by implementing simple 2D geometry modelling, eventually progressing to 3D modelling using Python. This is due to my previous experience and Python's high adaptability. Thermomechanical properties will be implemented with a focus on thermal conductivity. Microscale modelling can hopefully be upscaled to macroscale for better understanding of how CMC components react during some of the high thermal conditions they will be subjected to in fusion reactors.